Creative Media Hub: Film and Podcast Studio

Our project aims to establish a cutting-edge film and podcast studio hub in St Albans, catering to the growing demand for accessible, high-quality content creation facilities. Building on the expertise of MHF Creative, our established video production company specialising in corporate storytelling, this initiative marks an expansion into a pivotal creative space.

**Project Overview:** The St Albans Film and Podcast Studio Hub will offer state-of-the-art resources including professional audio, video, and lighting equipment. These resources are typically cost-prohibitive for many businesses venturing into digital content creation. By providing affordable access, we empower diverse clients---from startups to established enterprises---to enhance their brand narratives through compelling visual and auditory storytelling.

**Empowering Future Storytellers:** Central to our mission is empowering the next generation of UK storytellers. Through mentorship programs, internship opportunities, and community engagement initiatives, we aim to inspire and support emerging talent. By providing access to professional resources and mentorship, we strive to cultivate a diverse and inclusive creative ecosystem that thrives on innovation and creativity.

In essence, our long-term vision for the St Albans Film and Podcast Studio Hub is grounded in sustainability, innovation, and community engagement. We are committed to making a lasting impact on the creative industry, contributing to economic growth, and nurturing a vibrant creative community in St Albans and beyond.

**Implementation Timeline:** Scheduled to commence on 1 November 2024 and conclude by 31 March 2025, our project timeline encompasses facility setup, equipment acquisition, staffing, and targeted marketing initiatives. By March 2025, we anticipate achieving full operational capacity, generating revenue, and establishing the studio hub as a preferred destination for content creators across industries.